Determinants of healthy ageing in the Whitehall II study

Utilising 25-year repeat data from the prestigious Whitehall II study (n=10,000) and various replication cohorts (total n=170,000), we will examine the extent to which cognitive reserve, long-term and changing health behaviours and psychosocial factors (physical activity, diet, social engagement) in adulthood predict the risk for age-related functional conditions, such as (1) cognitive impairment, (2) late-onset depression, and (3) disability. Furthermore, we will explore the biological underpinnings of these associations.

Besides research on the ability of risk factors to change brain structure and function, there is increasing interest in the brain's ability to resist these changes. The scaffolding theory of ageing and cognition and that of cognitive reserve highlight the role of compensatory activity in response to the challenges posed by declining neural structures and function. Higher cognitive reserve would allow individuals to tolerate age-related changes and disease-related pathology in the brain without developing clinical symptoms. The Whitehall II study with measures of socioeconomic position, education, occupational history and mental engagement is uniquely characterised to assess the role played by cognitive reserve in shaping cognitive ageing trajectories.

We hypothesise that higher education as well as social relations and contextual factors, such as socioeconomic circumstances, retirement and bereavement, importantly modify the risk for later-life depression and physical functioning. Plausible biological mediators, also influenced by ageing process, include adulthood low-grade chronic inflammation, vascular and metabolic changes (blood pressure, blood sugar). We will use repeat data to quantify their impact and to determine whether social relations and contextual factors induce change in biology or whether age-related changes in inflammation and cardiometabolic profile are driving ageing outcomes independently of upstream factors.

We have previously shown that taking into account change is crucial in understanding contextual behavioural effects. Time varying health behaviours, measured with repeat data, accounted for 45% of the social gradient in cardiovascular mortality compared with 29% with a single baseline measure of these behaviours. The extent to which time varying health behaviours, such as smoking, alcohol intake, diet, and physical activity, over the adult life course account of the variation in old-age depression and disability is unknown, and therefore will be examined in this study.

In examining adult-life course determinants of the disabling process, our main outcome is frailty, a syndrome which results from a multi-system reduction in reserve capacity such that a number of physiological systems become close to, or past, the threshold of symptomatic clinical failure. Importantly, primary frailty is not a consequence of comorbidity, such as overt cardiovascular disease (referred to as "secondary" frailty). In order to capture the different stages of disability we will use a range of additional outcomes to characterise functional loss: physical function (balance, upper and lower body strength, gait speed), hospitalisation (including fractures), loss of ability to perform activities of daily living and, finally, loss of autonomy and institutionalization.

This programme will provide important insights into determinants of healthy ageing.

Potential impact
The impact of the planned research described herein, and previous research we have carried out, is helped considerably by two UCL departments. First, UCL's Media Relations team serves to connect journalists to expert academics, and in so doing promote our research and teaching throughout the global media. Second, with funding from the Engineering Physical Science Research Council, UCL has developed a programme of exchanging knowledge with a wide-range of partners in a variety of ways. The aim of the programme is to link high technology and intellectual strength, so translating innovation into commercial and social opportunities.

Utilising the skills of these two departments, allied to my own, will maximise policy, societal and economic impact. Some examples from our previous papers illustrates this. We found an association between long working hours and accelerated brain ageing, a news story that was widely distributed (BBC Feb 25, 2009). We also showed disturbed sleep may predict accelerated brain ageing (the Guardian, 2 May 2011; the Daily Mail, 6 May, 2011, BBC Radio 4). Similarly, the link between overtime work and CHD was reported in over 12,200 internet links to news stories on May 11th/12th 2010, including Reuters, BBC, CNN, the Guardian, the Independent. A subsequent paper showing that potential gains achieved if the results were taken into account in the primary care was reported in April 4-7, 2011 by BBC News, The Daily Telegraph, Daily Mirror, The Herald Press Association, NHS Choices, Web MD, Yahoo News, The Times, Daily Express, and Daily Mail. It was also covered internationally: The New York Times, LA Times, Time, Huffington Post, Herald Sun, Times of India, Bloomberg, CNN, CBS, ABC, Fox, CNBC and many other news providers. On Radio and TV: BBC Radio 5 Live, Sky News, BBC local radio, other BBC radio news programmes using clips from the 5 Live broadcast BBC World Service, and Al Jazeera English. Our latest findings on increased alcohol-related deaths after price reduction in Finland (a policy decision against the primordial prevention principles) were covered by Daily Mail, Science daily, Yahoo News, Daily Telegraph, www.theaustralian.com.au, the Herald Sun. I have now been asked to write editorials and book chapters on these issues.

Type of impact activity
Events. I will continue and enhance my excellent track record of taking part in Science Festivals, attending University Open Days, giving presentations at conferences, and holding seminars and workshops.
Press Activity. The studies I have previously engaged in with many of the cohorts included in the present application have been the subject of very positive press activity on a diverse array of topics, including work stress, obesity, chronic disease, mental health, cognition and medication use. I get excellent, large stories in quality broadsheets and tabloid press, we issue regular press briefings and releases, and, as described, the work has been featured significantly in radio and television.
Collaboration. I have superb collaborations with other academics at a range of UK and international universities. We were asked to describe our research with a view to assisting with policy formation and public health education, including the National Institute for Clinical Excellence.
Skills. Within the present proposal, we have the opportunity to develop the next generation of talented young researchers in chronic disease epidemiology. The people to be trained within our grants, including the ones proposed here, participate in highly technical work are a great addition to the knowledge base of the UK. The UCL Department of Epidemiology and Public Health offers programmes of postgraduate training in areas relevant to social, psychological and chronic disease epidemiology. These include PhD studentships, and various MSc programmes (Health Psychology, Social Epidemiology, and dental Health). We also offer summer school and short course with which I